Unlocking Accurate Climate Data for SMEs

Weather Trade Net (WTN) is a UK DeepTech ClimateTech start-up. WTN offers a technology solution for businesses facing the challenge of climate-related risks. In today's world, understanding and addressing these risks are critical due to increasing regulations and the ever-changing climate landscape.

Climate risks can have profound impacts across social, economic, and environmental dimensions, but quantifying them accurately is challenging and time consuming. Starting 2025, the UK's Climate-related Financial Disclosure Regulations will require all companies, including SMEs, to disclose their climate risks. This is a technically complex task for companies, that could negatively impact UK SMEs by not being able to meet regulations, buyer's requirements, or make informed climate-related financial decisions.

WTN has developed a proprietary methodology that transforms social, financial, and climate risk data into accessible and meaningful risk scores, aligned with risk management needs and standards. This methodology analyses climate data for various scenarios, including historical and forward projections based on IPCC guidelines and multiple models.

To make this critical information accessible to SMEs, WTN is developing an easy-to-use, self-service affordable platform. SMEs will gain access to accurate climate risk data for their assets at a price they can afford. This will enable them to comply with regulations, meet the expectations of their buyers, and make well-informed business decisions.